Hall effect in organic semiconductors: a compass to navigate towards more efficient charge transport

The exploration of organic semiconductors (OSCs), carbon-based molecules and polymers, has opened the door to exciting low-cost technologies with potential for light weight, mechanical flexibility, and optical transparency. Fabricating the ideal organic device remains however a daunting task despite the large amount of knowledge generated by theoretical studies. Consequently, technologies such as organic solar cells are struggling to achieve competitiveness in terms of efficiency and lifetime. Combining experimental observations with theoretical understanding is urgently needed to reconcile abstract guidelines with practical choices. The lack of experimental evidence is primarily due to the difficulty in characterising charge transport in OSCs. Hall effect is an interesting candidate to access the semiconductor transport properties.
Known for almost 150 years, Hall effect is a physical phenomenon widely used in the microelectronic industry to characterise semiconductors. Yet, OSCs do not currently benefit from this characterisation technique due to two major limitations. First, their high resistivity makes Hall signal inaccessible when using traditional setups without an artificial decrease in resistivity, for example by gating (inducing charges in a transistor channel) or strongly doping the semiconductor. Second, due to fundamental differences in the physics of charge transport in OSCs compared to traditional semiconductors such as silicon, any measurable Hall signal remains poorly understood.
We have recently shown that a new technology, a parallel dipole line system, enables Hall effect measurements in highly resistive and disordered OSCs in their pristine form. Now accessible, Hall signals must be quantitatively understood to deduce charge carrier density, type, and mobility, and to enable the use of this technique to access transport properties in OSCs. A method is proposed in this project to achieve this goal.
Combining Hall effect measurements with alternative characterisation techniques, we will determine and quantitatively compare Hall parameters with effective charge carrier density and mobility. The use of temperature as a variable will enable the decoupling of the two mechanisms involved in OSC conduction, hopping and band-like transports. The knowledge acquired will be further used to better identify the fundamental limitations of charge transport in OSCs, with a focus on prominent solar absorbers.
Through this project, we will make Hall effect applicable to disordered semiconductors such as OSCs and facilitate in depth characterisation and understanding of these materials. Results will be compared to theoretical models and used to advance the field of organic electronics.